Low-cost, scalable and agile synthesis routes for sodium-ion battery materials

The cost of lithium-ion batteries is set to rise substantially in the near future, due to limited availability of lithium and the growing furore over "African blood Cobalt", a key material of automotive LIB. This project establishes a capability to manufacture alternative candidate sodium-ion batteries at Deregallera. It develops low cost, readily scalable unconventional material processes for synthesising electrodes and develops targeted electrolyte formulations to maximise system synergy.